THEDUS: Enabling Technologies for Large Component Manufacture in Next Generation Additive Manufacturing

Additive Manufacturing (AM) offers unrivalled flexibility in terms of part geometry, material composition and production volumes. It will revolutionise the high value manufacturing sector and in particular the aerospace and medical implant industry, enabling complex, lightweight, high performance parts to be produced with less material waste and more economically. Unfortunately, despite the clear potential, until recently AM has been largely restricted to the production of prototypes, and components for test rigs.

In project THEDUS a comprehensive programme of experimental, theoretical and development work will be conducted to address the critical challenges which must be overcome for widespread adoption of AM for the manufacture of production parts within the civil aerospace and medical implant sectors. The project will focus on the enabling technologies for the production of large stress-free and cost-effective parts using Wayland Additive's Neutral Beam technology, a technology that is not as constrained as laser sintering and conventional EBM.